Upscaling nano-fertiliser production to reduce cost and open new application markets

Yield Technologies Ltd (YTL) has developed novel manufacturing processes for novel fertiliser additive production. The novel fertiliser can boost crop yield by around 25-42%, concurrently reducing time-to-harvest and increasing the nutrient content of food. The ability is fully developed at pilot scale and for our first applications. Whilst feedstocks are relatively cheap, the process is currently very labour intensive due to small batch sizes, as such the fertiliser currently has a total production cost which makes it prohibitively expensive for most food crops. Our research indicates a manufacturing cost reduction of around 70% gives a sustainable business model. This project will investigate whether it is possible to reliably upscale the process in order to reduce costs, by systematically examining and refining/automating bottlenecks in the process. If successful, the cost reduction will open new markets worldwide and will leave YTL in prime position to exploit those opportunities.